The relevance of autocrine growth factor activation to the survival and proliferation of primitive CML cells

Chronic myeloid leukaemia (CML) is a blood cancer which is effectively treated with current therapies. However treatment is not curative and a proportion of patients will eventually die from it. One of the mechanisms behind CML resistance to current therapies is the presence of a population of cells, called leukaemic stem cells (LSC), which are insensitive to the treatment and have the potential to cause disease relapse. Professor Holyoake‘s group has an established reputation in studying the mechanisms of LSC resistance and in developing new approaches to kill them. In this project her group will investigate the role of small proteins called growth factors (GF) in LSC survival. Its aim is to clarify exactly the role of GF in LSC survival to try to target these small molecules in order to kill LSC more effectively. The research will be carried out on cells from CML patients but will not involve patients directly. However this project will hopefully help identifying new potentially curative treatment options for CML patients. It is also probable that some of the mechanisms underlying LSC survival in CML are present in other form of cancers. This research might therefore also help developing new treatments for other tumours.

Technical abstract
Background: Chronic Myeloid Leukaemia (CML) arises in a haemopoietic stem cell (HSC) that acquires the t(9;22) translocation, resulting in the Philadelphia chromosome (Ph+). This creates the fusion gene and oncogenic tyrosine kinase (TK), BCR-ABL. Standard therapy with tyrosine kinase inhibitors (TKI) is highly effective, however unlikely to be curative. One explanation is the persistence of disease at the stem cell level. Laboratory observations have demonstrated that CML stem cells (CSC) (e.g. CD34+38-) are insensitive to induction of apoptosis by TKI, although these agents exhibit potent anti-proliferative effects. CSC are able to proliferate in the absence of exogenous growth factor (GF) via either autocrine production of GF and/or ligand-independent receptor activation. These mechanisms require the presence of BCR-ABL oncogene. However inhibition of TK activity of BCR-ABL may not suffice to inhibit the activation of GF signalling pathways. If this is true, inhibition of GF signalling pathways alone or in combination with TKI may represent an alternative therapeutic strategy.
Aims & objectives:
1) To establish cytokine ligand and receptor profiles for normal CD34+38- stem cells versus untreated CML stem cells versus CML stem cells in which BCR-ABL kinase activity has been suppressed
2) To investigate signalling pathways downstream of BCR-ABL for components that remain activated upon complete inhibition of BCR-ABL kinase activity
3) To investigate combination therapies that include a TKI plus an inhibitor of autocrine signalling, based on findings from aims 1-2
Design & methodology: Primary cells from patients and controls will be sorted, using fluorescence activated cell sorting (FACS), into stem and progenitor populations. GF gene expression will be assessed by Taqman quantitative RT-PCR and protein expression/activity by flow cytometry and Luminex aiming to find GF preferentially expressed in CSC both in the presence and absence of TKI. Signalling pathways activated via these candidate GF will then be investigated using Cell Biosciences CB1000. Finally, we will evaluate the effect of interruption of candidate GF signalling cascades, in the presence and absence of TKI, in CSC via survival, proliferation and stem cell function assays.
Scientific and medical opportunities: Elucidation of mechanisms of survival and proliferation of CSC, particularly in the presence of TKI, will identify new therapeutic targets to eradicate TKI-insensitive CSC. New compounds will be tested and promising candidates will be taken forward to further testing in vivo. Information on mechanisms underlying CSC survival will also prompt evaluation of similar mechanisms in other cancerous conditions.